Fertiliser from liquid AD digestate

ADFerTech is a bolt-on, low-cost device that converts anaerobic digestion (AD) liquid waste into a value-added granular fertiliser. Our uniquely system is a low-cost, bolt-on device for AD plants whereby nutrients contained within liquid AD waste are concentrated and processed to form organic granular fertiliser. The system will be designed to avoid any changes or modifications to new and existing AD plants and their processes.